Double Digits - Immersive hands

This project addresses an unmet demand for a high quality 2D to 3D facial reconstruction tool for high end content media production. This project will replace the need for a costly multiple camera scanning array with a single camera video input by using machine learning and a 3D Morphable Model.